Blagdon Actuation Research Actuator Control Module

Blagdon Actuation Research will investigate the novel concept of a low cost, simply
controlled hydraulic actuator. The main focus of the project will be to investigate the design
and manufacturing process for the control valve for the actuator as well as developing control
electronics. If the project is successful there will be an opportunity to develop a prototype of
the actuator.